Examining how auditory profiles mediate the impact of classroom noise on autistic children's classroom behaviour

Excessive noise can be a significant problem in the classroom. Classes in the UK are around 12dB louder than UK
guidelines for acceptable ambient noise, even when unoccupied (Shield & Dockrell, 2004). This can have a
dramatic effect on the children themselves, affecting their memory, speech comprehension, and reading ability
(Klatte, Bergström & Lachmann, 2013). In autistic children, noise is a significant predictor of academic performance
(Ashburner et al., 2008). Furthermore, raised levels of noise appear to significantly increase the frequency of
distress related behaviours for these autistic children (Kanakri et al., 2016).
Sensory sensitivities are often experienced by autistic children and are one of the symptoms listed in the diagnostic
criteria (American Psychiatric Association, 2013; Tomcheck & Dunn, 2007). However, there is a lot of variation in
and across studies (Ben-sasson et al., 2019; Tharpe et al., 2006). This is even found within a singular modality,
with autistic adults displaying a great deal of variation in auditory profiles (Kargas et al., 2014). Sensory sensitivity
presentation in autism can be roughly categorised into four distinct subtypes. Lane et al. (2014) described these
subtypes as "sensory adaptive" (mildly sensitive to audio), "taste smell sensitive" (moderately sensitive to audio,
extremely sensitive to specific tastes and smells), "postural inattentive" (problems with multisensory processing), and
"generalised sensory difference" (significant difficulties across all senses). Some subtypes (generalised sensory
difference) have more pronounced auditory processing difficulties than others (Lane et al., 2014; Tomchek et al.,
2018).
Children from each of these subtypes may struggle with different aspects of auditory processing in a classroom
environment, necessitating different accommodations. Furthermore, some of these subtypes are defined by
complex patterns of hypersensitivity and hyposensitivity across modalities, which varies for each individual, possibly
even within auditory parameters. This indicates the need for flexible adjustments that take into account children's
sensitivity along with the complexity of the educational environment at different points in time.
One key gap in the current literature is that work into autism and sensory processing relies heavily on
teacher/parent reports, which tend to underreport reactions to auditory input and may not correlate with the child's
actual auditory sensitivities (Keith et al., 2019). It is vital that research uses different methods to enhance reliability
and validity. This study will be the first to use quantitative measures alongside parent report and will be the first
study to assess how these differing auditory profiles mediate the effect of noise on autistic students' classroom
behaviour.